Advancing genomics to enable anticipatory breeding of resistance in brassica crops to diseases of global importance

Brassica juncea (oilseed mustard) is an important multi-purpose crop for the economy and health of people living throughout south Asia. This is particually true in India, where the £ 2.4 billion annual revenue in production is largely cultivated by resource poor farmers in smallholdings of one hectare or less. White blister rust (caused by Albugo candida) is a significant economic problem in developing countries like India where it can cause between 30-60% yield losses in Indian mustard production. Breeding for resistance is the most efficient, cost-effective and environmentally sustainable way of protecting brassica plants from white rust disease. Due to the potential for rapid evolution in A. candida, it is important to identify many independent alleles of white rust resistance (WRR), that when assembled together in the same cultivar could provide broad spectrum disease control. This aim provides the basis for three specific objectives research in the PhD project:
1) Development of a fast-track method for mapping of white rust resistance genes directly from Gene bank collections. This proof-of-concept approach has the potential to map large numbers of WRR alleles from a relatively untapped gene pool in the B.rapa (A-genome). These will then be directly relevant to the amphidiploid B. juncea (AB genome).
2) Molecular investigation of a predicted non-NLR determinant of white rust incompatibility. CRISPR-CAS9 will be used for loss-of-function testing of a candidate GDSL Lipase that require validating for effects on altered WR suceptibility. If none is evident then further experiments will need to be designed to define the acting gene.
3) Development of pathogenomics to aid selection of complementary R-alleles for 'gene-stacking'. This work will further understanding of pathogen population structures as well as identifying candidate AVR elicitors that correspond to resistance genes in B. juncea and/or B. rapa cultivars.